Adaptation in the extreme: transgenerational impacts of multistressors in rockpool environments

Intertidal supra-littoral wetland ecosystems are defined by extremely dynamic and variable environmental conditions driven by tidal, climate, and terrestrial input cycles. They are increasingly exposed to multiple human-induced stressors of global climate change and pollution. In this project, we will use the rockpool copepod Tigriopus brevicornus as a laboratory model to examine the short and long term impacts of such stressors and the ways in which extreme intertidal species might adapt under future climate change scenarios. The student be based at the Scottish Association of Marine Science (SAMS) will train in field and analytical techniques to monitor environmental conditions and pollution status in wetland habitats. The student will then learn laboratory methods to culture copepods and assay their behaviour, physiology and reproductive fitness, and be supported to undertake and statistically analyse and multigenerational multistressor experiments. The student will additionally learn and develop laboratory, bioinformatic, and statistical approaches to examine stressor responses at the genetic level, focusing on transgenerational adaptation and comparisons across the study populations. The student will benefit in their training from the wide expertise across the supervision team.